Design, Manufacturing and testing of "living" cellular microfluidic sensors

Cells are living systems highly sensible to changes to the local environment, meaning that a change of temperature, pH or other properties can result in the cell changing its morphology and overall behaviour. In this project, the successful candidate will employ such cell behaviour to design, fabricate and test microfluidic fibres containing cells; such structures will act as "living sensor", providing a physical response to a variety of external stimuli such as drug administration, electric signal, mechanical stimuli, and temperature gradients. The candidate will employ viscoelastic liquids to design fibres having controlled cells spacing. The advantage over traditional methodologies is that cells will be aligned along a single line in the fibre, meaning that the external stimuli will be uniformly felt along the cell population line, resulting in the first-of-its-kind living tuneable sensor with cell-specific response.